Democratising BIM through light weight on-site imaging

Maintaining a building and its assets is essential to their safe and efficient use. This is a challenge for small to medium sized enterprises (SME), education and public sector organisations. Limited budgets and non-specialist staff mean workplace managers rely on manual processes, spread sheets and/or limited scope software (e.g. computerized notepads) for collecting and accessing building data. This project will provide these users with a mobile field data capture solution using innovative augmented reality technologies. The solution provides pragmatic yet sophisticated, cost effective access to BIM, asset and maintenance data. By leap frogging existing state-of-the art mobile apps we’re providing accurate onsite data capture and information access through interactive user environments that combine visually-realistic onsite imaging (e.g. via photospheres) with Building Information Modelling (BIM), asset and maintenance information. Augmented reality and mobile technology innovations, such as the capture and display of 3D environments and positional intelligence capabilities, will allow users to easily access these disparate technologies in an innovative, integrated and targeted solution. Providing a mobile capability which is easy to use and easy to integrate into existing business workflows democratises access to innovative technology while encouraging the wider adoption of BIM in sectors such as education (e.g. schools) and Small to Medium sized Enterprises (SME's).